The Infinity Engine - democratizing the development of complex games

Current gamers expect extraordinary quality and scale from the games they buy. However, large publishers can't deliver profitably and smaller developers can't deliver the quality and scale. This has lead to massive lay-offs in the industry and companies of all sizes struggle.

Red Nought believes that it has created the answer in "The Infinity Engine". This is a development platform created for our first game "The Time Plague" which is due to be launched shortly. This engine massively reduces the overheads necessary to develop complex games simultaneously for platforms as diverse as mobile, through Steamdeck and PC all the way to high-end VR.

The platform provides a series of massively optimized tools that automate the generation of a lot of the core systems required for a game, whilst allowing creatives to focus their efforts on the high value elements that will make their games unique. These tools include procedural generation for landscapes, boardable vehicles, super-advanced AI non-player characters and procedural story generation.

We are seeking funding to be able to develop our technology and productionize the tools that will allow vendors other than Red Nought to profit from these innovations.